Developing efficient spatio-temporal infectious disease models

The COVID-19 pandemic highlighted the critical role of infectious disease modeling in informing policy in real-time. Most methods used were purely temporal due to their speed and ease, with only 6% of published research incorporating a spatial component. With increasing globalisation and climate induced changes in where disease transmission is occurring, capturing space in disease transmission models is more important now than ever. This project will focus on using probabilistic programming languages (PPLs) such as Stan and NumPyro to develop efficient spatio-temporal disease forecasts. It will build on previous work using renewal [1, 2, 3] and Hawkes Process [4] models for COVID-19 and malaria but add a spatial element so that more accurate forecasts can be generated. There will be strong links with a PhD student at Imperial College London working with Dr Will Pearse applying similar methods to ecological models and another student at the University of Oxford with Dr Seth Flaxman developing deep generative neural networks for Bayesian spatiotemporal inference. There is an additional partnership with the Machine Learning and Global Health Network, which is a collaboration of 9 institutions worldwide that focuses on using statistics and machine learning to solve problems related to global health. Finally, this PhD position comes with the unique opportunity to help shape a UK Spatial, Climate, and Health PPL Community. SPHERE will share training material about PPLs and host regular forecasting competitions alongside the degree, which will provide this student with networking opportunities with industry, NGOs and other academics.